Exploring potential anti-inflammatory effects of CocoMojo herbal extracts

CocoMojo (headquartered in Belfast, UK) are a leading manufacturer of all-natural coconut water drinks flavoured with unique blends of exotic herbal extracts.

Recent academic research suggests that herbal extracts in CocoMojo drinks are expected to have health benefits for older people by reducing the chronic low grade inflammation that frequently occurs with ageing. CocoMojo and the University of Liverpool will work together to discover whether the herbal blends in CocoMojo products have anti-inflammatory effects, which promote health with ageing.

The CocoSoul herbal blend and CocoPure (100% coconut water) will both be tested by giving the drinks to a group of volunteers aged 65 years or older who have chronic low-grade inflammation but are otherwise healthy. Volunteers will provide blood samples before and after taking the drinks for 2 weeks to test for any improvement in the inflammation state. This study will demonstrate whether the unique herbal blend of our CocoSoul drink can help to maintain the health and well-being of older people.